Aston University and The Hazard Management & Environmental Services Laboratories Limited

To apply data mining, artificial intelligence and optimisation techniques to the existing engineer scheduling processes to create improved efficiency and deliver a higher level of service to customers.